Ultramicroscopy of complex materials - IDPC STEM

One of the key challenges currently faced by pharmaceutical product development is the ability to link structure to performance in order to realise the full potential of a drug. At present there are very few techniques available that enable the nanostructure of a medicine to be described at the small length scales involved while accounting for pharmaceutically unusual elements and structures, and also the unknown role of functional excipients.

Our goal in this project is to provide a complete physical description of complex pharmaceutical materials using specialist electron microscopy techniques. We will use electron microscopy (both scanning and transmission EM) to measure and understand the distribution of product components, size of pores and layers etc., then we will utilise the emerging capabilities of integrated differential phase contrast in scanning transmission electron microscopy (iDPC STEM) to investigate the key interfaces in a product at atomic resolution, mapping both light and heavy atoms. Analysis at this ground-breaking scale will enable structure-property relationships to be developed for performance control.

Research in the project fits within the School of Chemical and Process Engineering's expertise in Advanced Engineering Materials, and specifically within the Electron Microscopy and Nanoscale Characterisation research group.